The longitudinal relationship between load, rest, and health and well-being in English professional rugby

Aims & purpose of research
- Identify and examine current player load management strategies
- Examine how rest periods mitigate health and well-being risk longitudinally
- Provide further evidence to underpin best practice recommendations for load management, rest, and recovery